How do self-testing kits influence parents' & guardians' cognitive representations & behavioural responses to children's Respiratory Tract Infectictio

The aim of this research is to understand how self-testing kits influence parents' and guardians' cognitive representations and behavioural responses to Respiratory Tract Infections (RTIs) in children. Using the Behaviour Change Wheel framework (1), intervention functions and behaviour change techniques will be identified to inform a logic model for decision support intervention(s) for parents/guardians using RTI self-testing in community settings.